Everyday Lives in War: First World War Engagement Centre

'Everyday Lives in War' aims to build productive community engagement and research partnerships with the capacity to stretch and even surprise all involved. It connects university and community researchers to explore histories and legacies of the First World War through collaborative histories, creative performance, source exploration, practical experiment and digital sharing. The Centre has a physical base three geographical regions: eastern and central England; South West England; and the North West, and supports collaborative partnerships across the U.K.

In developing objectives and a programme of activities for a second phase of work (2017-19), the Centre has reflected on experience since 2014. Phase 1 for ELIW can be summed up as a process of making communities of interest. This was particularly significant because our research themes of food, theatre, childhood, farming, supernatural beliefs, cartoons, military tribunals and conscientious objection, ran counter to the dominant trajectory of national UK commemoration. Phase 2 consolidates our topics under the heading of 'everyday life' and builds on our commitment to listening to diverse voices.
The Centre will continue innovative dialogues between university and community researchers. In 2017 the Centre will embark on connecting communities of interest. It will draw on the expertise and enthusiasm evident in the collaborative projects funded by the Centre, in HLF-funded and other grassroots community groups, and in the work of independent researchers. Our aim here is to foster sustainable and creative research networks, reach under-represented groups, inspire new FWW projects (and applications to HLF) and to explore best practice in realising this ambition. In 2018, we will highlight international contexts to deepen the research networks and understanding of the everyday life theme. The programme for 2019 will draw together the work of the previous 5 years in a final intensive phase of reflection on legacy: historical legacies of the FWW in the UK and the wider world; the significance of the centenary as a device for thinking forward through the past; and lessons for working as an 'engaged university'.

'Everyday life' offers a powerful tool in exploring 'stories hidden even to ourselves', and in reflecting on memory, scale and the relevance of present-day issues in constructing different national pasts. The impact of the FWW on those born since 1919 allows the Centre to address inter-generational relationships and re-think the meanings of 'legacy'.

Geographical communities are significant to the Centre, but so is the inclusion of communities of interest, belief, practice, circumstance or experience. Through co-produced research, the Centre is developing intellectual and cultural contexts to enrich historical understanding of the FWW. Phase 2 will expand these insights by considering the significance of 'hands-on history' when communities of makers engage creatively with FWW histories of their crafts.

The centenary of the FWW is an opportunity to probe in innovative ways the historical significance of a period which resonates strongly in contemporary Britain. In 2013, the precise form of centenary activities, the relationship between academic and public histories, and the influence of the state and other bodies in shaping memorialisation, were still uncertain. A conjunction of meticulous research, living tradition and multiple end users, is creating a situation that is itself a fascinating subject for analysis and an occasion for profound dialogue about the nature of scholarship and heritage in 21st-century Britain.

Potential impact
New knowledge and skills will have a direct impact on the FWW centenary and those involved with it. Transferable skills, capacity building and networks will have longer-term relevance. Case studies will contribute to understanding of a wide-range of community and public contexts.

Who might benefit from this research?
* Individuals & community groups, local and regional. HOW: new transferable skills and confidence building gained through formal training, informal activities, and through the inclusive strategies that give participants a voice in the Centre and its research networks; structured knowledge exchange facilitated by the Centre's FWW digital resources and co-produced research. Practical project experience, including appropriate ethical practice. A broader historical context through which to engage with centenary activities; new understandings of the FWW and its complex legacies in the communities and families to which they belong; opportunities for inter-generational dialogue. Support for HLF-funded projects.
* Individuals & community groups, national and international. HOW: skills and new knowledge about the FWW gained via online access to activities and expertise; a sense of inter-connectedness through the processes of remembering the FWW and its legacies.
* Communities frequently marginalised in heritage initiatives. HOW: through an emphasis on 'stories hidden even to ourselves'; confidence building achieved through activities that value their experiences and expertise, including hands-on history; new skills and networks of shared interest generated by participation in the Centre. Ethical engagement with topics of relevant to them.
* Heritage Lottery Fund. HOW: support for funded FWW projects.
* Heritage & cultural organisations e.g. museums, arts organisations. HOW: forging new networks that cross county boundaries; opportunities to share expertise, archives and other resources with similar organisations; potential for working with volunteers and communities not previously known to them. New knowledge about the FWW for professional staff; and a forum for raising awareness about their own FWW programmes.
* National non-government groups. HOW: synergies between the Centre's research and outreach programme and their own FWW activities; knowledge, skills and resources exchange.
* Government bodies, local and regional. HOW: scope for meeting core policy objectives of social inclusion, widening participation and community cohesion through a sense of shared heritage. New knowledge about what is distinctive about their locality; opportunities to be 'on the map'.
* Schools involved in the programme and indirectly through best practice. HOW: staff involvement in co-produced research as a form of CPD; formal learning for students via curriculum materials; stronger links between schools and HEIs in their region; opportunities for school students to develop transferable skills through participation in a wide range of FWW activities relevant across the curriculum, including performance, oral interviewing, creative writing, digital co-production. New knowledge for students to ground the FWW in their own localities and families; a voice for young people in thinking about present and future legacies of the FWW.
* HEIs. HOW: sharing experience in community engagement and co-production of research.
* Tourism and other commercial ventures. HOW: new, accessible, historically-accurate material on the FWW, particularly unfamiliar angles. Whether their own story or a more generic one, heritage is a powerful resource for businesses in marketing, staff engagement or business strategy.
* Policy makers. HOW: dialogue with communities; case studies on the nature of communities, active participation and social empowerment; insights into the legacies of the FWW and their implications for future policies, e.g. to re-engage with pressing contemporary issues, such as climate change, global insecurity, intelligence gathering.